Just 15-Minute City

Climate change and increasing unsustainable urban growth have exacerbated vulnerabilities of urban areas worldwide, highlighting
the urgent need for more resilient and sustainable approaches to urban development. In response, cities around the world are
incorporating the '15-Minute City' (FMC) concept into their policy frameworks to move towards a more sustainable future. FMC
envisions neighbourhoods offering efficient access to urban amenities within a 15-minute walk or cycle to create inclusive, vibrant,
and healthy communities with higher density, mixed-use, and human-scale environments. While the FMC concept holds promise for
positive urban outcomes, it has recently come under critical scrutiny due to its potential to produce unjust consequences. I argue that
these debates revolve around four key themes: gentrification, physical determinism, non-participatory governance, and nonrepresentative
practices. These themes exacerbate urban inequalities and undermine justice values and democracy within cities. By
infusing the principles of the 'Just City' (JC), inspired by Fainstein's justice theory, into the FMC framework, I propose the 'Just 15-
Minute City' (JFMC) concept as an innovative solution. This approach aims to advance FMC while mitigating its potential unjust
outcomes, ultimately fostering more equitable, diverse, and democratic urban environments. This study aims to conceptualise the
'JFMC' notion, develop an innovative evaluation framework that will be applied to three case study areas, generate a Policy Toolkit to
navigate cities towards JFMC, and finally applies the policy toolkit to the Oxford live project that intends to incorporate FMC into its
local plan. To achieve this, the research adopts a pragmatic philosophical paradigm, employing a 'methodological bricolage'
approach and a diverse range of qualitative and quantitative methods, including interviews, focus group discussions, questionnaires,
and qualitative content analysis.